University of Strathclyde And Capital Steel Limited

To embed finite element analysis (FEA) capability, integrating this with existing ProjeX design tools and delivering a full Design by Analysis capability.